Advanced Process & Production Light Enabled Sensors (APPLES)

The objective of the Advanced Process and Production Light Enable Sensors (APPLES) project was to develop new multi-parameter sensing technologies for monitoring production status in biochemical processes. Through demonstration of functionality and benefit for end-user applications, the technology would possess the potential to be exploited into process control. Anticipated potential gains through improved knowledge and characterisation of the production process include a reduction in raw material consumption, failed product and production times. The target markets include pharmaceutical, biofuels and chemical processing industries. A main milestone has been the successful development of multiple sensing technologies in a proof-of-concept unit that was deployed to multiple industrial partners for evaluation. The project has successfully addressed areas of potential for the technologies to serve industry needs and has identified the next steps in development required to realise a commercial product.